Nonlinear Nonlocal Aggregation-Diffusion Partial Differential Equations and Applications

This proposal will focus on the development of new mathematical
analysis tools and methods, design of suitable numerical schemes,
and numerical simulation in some selected new applications of the
field of nonlinear nonlocal diffusion and kinetic equations inside
the broad area of Partial Differential Equations (PDEs). Among the
numerous areas of applications, we will concentrate particularly
on some examples which can be identified, at the modelling stage,
as systems made out of a large number of "individuals" which show
a "collective behaviour" and how to obtain from them "averaged"
information. The behaviour of individuals can be typically
modelled via stochastic/deterministic ODEs from which one obtains
mesoscopic and/or macroscopic descriptions based on mean-field
type PDEs leading to kinetic and/or continuum model systems. The
interplay between the aggregation/interaction behaviour (nonlocal,
nonlinear), the transport phenomena, and the nonlinear diffusion,
is the main goal of analysis of this proposal.

The research to be developed is centered on developing tools to
understand the long time asymptotics, stability of patterns, and
functional inequalities related to these equations from the
applied analysis viewpoint. On the other hand, developing
numerical schemes to solve accurately these models will help
understanding these theoretical issues while giving information
for the proposed applications. This proposal is a focal point of
several mathematical subareas, the research topics need tools and
ideas ranging from differential geometry to mathematical analysis
using probability theory and passing through modeling and
numerical analysis. It also touches different core areas of
nowadays interest in Science and Technology such as agent-based
models in mathematical biology. The emphasis of the proposal is in
applied and numerical analysis from a Partial Differential
Equations perspective.

Potential impact
Impact on society: The research to be undertaken will lead to a better understanding of the qualitative properties of different
agent-based models including the effects of ahort-range repulsion, long-range attraction and alignment at different levels of
description. These qualitative properties include stabilization, equilibration rates, instability of stationary states, pattern
formation... All of these issues are relevant at the particle, mesoscopic, and macroscopic level. Moreover, they are used in a
synergy feedback at the modelling stage improving the applicability of the derived models.

These studies have potential applications in collective behavior models applied to swarming dynamics with the object of modelling
and predicting behaviors in insects (locusts, bees for intance) and animals (schools of fish, flocks of birds). Also, they have
implications in control engineering for robot dynamics with the aim of unmanned vehicle operation and in crowd dynamics. We will
also aim at exploring these different connections with other groups in the UK (mathematical biology group at the University of
Oxford) and overseas (C. Hemelrijk, theoretical biologist, Netherlands; Iceland fish marine scientists; V. Pazy, control
engineering, Turkey).

Exploitation: This is fundamental research, however the applications are far reaching and issues such as swarming dynamics
all have potential for commercial exploitation related to crowd modelling or robots control. We will explore these possibilities
and search possible interactions both locally at Imperial College and nationally in control engineering departments.

Human resources: Highly-trained people, such as the PDRAs at the end of this project, with a strong and broad background
are much sought after in the UK industrial sector as new hires, so it is envisaged that the
training will place the PDRAs in a unique position for either an industrial or academic future in research.